Investigating the pathogenetic mechanisms leading to progressive scarring and glaucoma surgery failure and development of new targeted therapeutics

Glaucoma is a major health problem and blinds millions of people worldwide. Glaucoma surgery is used to prevent blindness, but it fails primarily due to scarring in 50% of patients after 5 years of follow-up. The James Lind Alliance and the Sight Loss and Vision Priority Setting Partnership list among the top priorities for glaucoma research the detection of glaucoma patients with a higher risk to progress rapidly and the improvement of treatments for glaucoma. I will use new powerful technologies to investigate why a large subgroup of patients develops severe scarring and irreversible loss of vision after glaucoma surgery. Using this knowledge, I will develop new treatments to prevent this from happening.

KEY GOALS:
1) To prospectively study 300 patients after their first glaucoma surgery in detail over 18 months to identify the complex factors that cause scarring, and to look for markers that predict a high risk of scarring and surgical failure.
This research will use cutting-edge techniques on eye tissues and detailed eye examination from patients to study the complex factors associated with scarring after glaucoma surgery. This project will directly improve the management of glaucoma patients by identifying the high-risk patients who are more likely to fail surgery and who need additional treatment to prevent surgical failure.

2) To develop new treatments to target the key factors that cause scarring and to prevent glaucoma surgery from failing.
The current gold standard, mitomycin-C, is a non-specific toxic anti-cancer drug with blinding side effects. There is thus a large unmet clinical need for new drugs with more targeted effects and less toxicity. I will develop new targeted drugs to silence the key factors that lead to scarring after glaucoma surgery. I will also test the most effective targeted drugs using a rabbit model of glaucoma surgery. These studies will help to inform future clinical trials of targeted drugs in glaucoma.
This project's ultimate aim is to develop and translate a new anti-scarring drug to increase the success rate of glaucoma surgery, without exposing patients to the risk of toxic anti-cancer drugs. I will form industrial partnerships to target the key factors that cause scarring and for the translation of new targeted drugs in glaucoma patients. I will also work with the Good Manufacturing Practice (GMP) facility at the Rayne Institute (King's College London) to develop a safe and consistent method to manufacture the new targeted drugs, which can be tested in glaucoma patients in future clinical trials.

BENEFITS:
This Fellowship is innovative and brings together the expertise of multiple academic disciplines and fields (clinical doctors, academic leaders in molecular genetics and targeted drugs, key industrial partner in drug development, GMP facility partner in gene therapy). This project will directly improve the management of glaucoma patients by identifying those who are more likely to fail surgery, and by developing new targeted and personalised treatments.

Technical abstract
Glaucoma is the leading cause of irreversible blindness worldwide. Glaucoma filtration surgery to reduce the intraocular pressure is the mainstay of surgical treatment in glaucoma, but it fails primarily due to scarring in 50% of patients after 5 years of follow-up. I will use state-of-the-art computational genomics techniques to gain novel mechanistic insights into why a large subgroup of patients develops progressive scarring and irreversible loss of vision after glaucoma surgery. Using this knowledge, I will develop new treatments to prevent this from happening.

KEY GOALS:
1) Prospective longitudinal study of 300 patients after their first glaucoma surgery looking for clinical evidence of progressive scarring over an 18-month period. I aim to: (A) unravel the complex pathogenetic mechanisms leading to progressive scarring through detailed longitudinal and cross-sectional transcriptomic analyses and detailed longitudinal phenotyping; and (B) identify biomarkers of progressive scarring for clinical risk stratification.

2) Develop novel targeted therapeutics to silence the principal pathogenetic pathways leading to progressive scarring and to prevent failure of glaucoma surgery. I will deliver siRNAs using different concentrations and targeted nanoparticle formulations, and test their biophysical properties, gene silencing efficiency and cytotoxicity. I will also validate the most efficient siRNA nanoparticle formulations using an established pre-clinical rabbit model of glaucoma filtration surgery. These studies will help to inform future clinical trials of targeted RNA therapeutics in glaucoma.

BENEFITS:
This project is innovative, interdisciplinary and will directly improve the management of glaucoma patients. A better understanding of the factors leading to progressive scarring will allow for more refined risk stratification and importantly, it will translate into new avenues for targeted anti-fibrotic therapeutics and precision medicine.

Potential impact
PATIENTS AND HEALTH PROFESSIONALS:
1) Our main impact goal is to increase the success rate of glaucoma surgery and to decrease preventable blindness from glaucoma. The James Lind Alliance and the Sight Loss and Vision Priority Setting Partnership list detecting glaucoma patients with a higher risk to progress rapidly and improving treatments for glaucoma among the top priorities for glaucoma research. We will organise regular public engagement activities at KCL with the help of the patient and public involvement team. We will listen to the views and experiences of glaucoma patients and their families to ensure our research meets the needs of people affected by glaucoma.
2) Reduction in the side effects associated with the toxic and non-specific anti-cancer drug mitomycin-C, such as tissue damage, severe infection, corneal epithelial toxicity, corneal or scleral melting, all of which could be completely prevented with a new anti-scarring drug.
3) The development of a targeted glaucoma treatment which is approved and used on-label by the NHS, reducing the need for health professionals to use non-specific and off-label toxic drugs.
4) Ophthalmology has been a clear initial route to market for many gene therapy technologies (Spark Therapeutics, Nightstar Therapeutics). If the targeted therapeutics work in ophthalmology, the same approach could potentially be used to develop a novel nanoparticle delivery method and gene therapy technology to benefit patients with other diseases like cancer and cystic fibrosis.

SOCIO-ECONOMIC:
1) Reduced barrier to adoption for pharmaceuticals due to the versatility of a novel nanoparticle delivery method. To adapt the solution to different targets or payloads, very minimal added research is required, significantly reducing the costs for developing targeted therapeutics in patients.
2) Reduction in off-target side effects, leading to less post-surgical complications including reduced hospital visits and rate of re-operations, thereby saving costs for the consumer and healthcare providers (NHS cost savings through post-surgical complications of over £40,000 per patient). On average, a patient with complications is hospitalised 1.2 - 3.8 days longer than those with no complications, costing an average of $2,284 - 5,640 including drugs, clinical costs and rooms (Pharmacoeconomics, 2003:21:623-50).
3) Reduction in the economic costs of therapeutic treatments for both patients and healthcare providers. With less active ingredient needed, there is a reduction of the costs in manufacturing encapsulated targeted therapeutics, this in turn can be passed on to healthcare institutions and end-users.

INDUSTRY AND SUPPLY CHAIN:
We will use UK suppliers in all the supply chain and manufacturing processes, increasing employment (50+ additional jobs) and the UK's dominance in the drug delivery and ophthalmic markets.

ACADEMIC AND SCIENTISTS:
Results and databases will be published in open-access journals and will benefit the scientific community. Use of human tissue biobanks will also promote translational research and will increase national and international collaborations with other scientists.

NATIONAL:
1) Increasing the UK's biomedical research base in the form of employing experts as well as training home-grown biomedical and commercialisation staff.
2) Promoting regional expertise in biomedical research through employing staff members in the UK as well as having vast regional economic impact through marketing of new technologies and increased employment.

ENVIRONMENTAL:
Improving the environmental impact of the traditional drug delivery sector, by decreasing the amount of active ingredient needed and reducing the chemical waste produced during the manufacturing process.

ETHICAL:
By providing the general public with targeted drug delivery systems, clinicians can treat various diseases without inflicting many of the off-target side effects associated with many pharmaceutical drugs.